Predicting parental investment and child outcomes in transitioning populations: An application of the evolutionary theory of risk to public health

Public health programmes have brought significant improvements to the wellbeing of children globally. However, some interventions are only partially effective due to a neglect of parental investment. Parental investment is any activity which increases the child's survival and wellbeing, Despite playing a key role in child outcomes, parental investment is frequently overlooked, and as a result is significantly undertheorised and understudied. In contrast, evolutionary anthropology has specialised in understanding parental investment and has had significant success predicting behavioural diversity.

The proposed research aims to integrate public health and evolutionary anthropology theory to create a systematic understanding of parental investment which is relevant to public health interventions. One major influence on parental investment currently overlooked is risk: evolutionary theory predicts that parents who do not believe in their ability to keep their children alive will reduce investment. While this theory is well established, the details of how parental investment responds to risk, and how this influences child outcomes are still not well known. Populations undergoing major subsistence transitions frequently experience altered exposure to risks as child mortality decreases and wealth and resources increase. Therefore, this research will capitalise on the variability present in transitional populations. To fulfil these research aims, the proposed research will ask three questions: (i) how does parental investment respond to different risks; (ii) how do these dynamics influence child outcomes; and (iii) what application does this have to public health interventions?

This research will draw on two distinct types of data from populations undergoing subsistence and demographic transitions: an in-depth study of a forging population (the Agta, Philippines) and two longitudinal surveys. The Agta dataset is unique due to its coverage on measures of child wellbeing (including height, weight, medical histories and tests), parental investment (childcare activities) across a population of 900 individuals who experience variable exposure to risk (including infectious disease mortality, accidental death, disease prevalence) and resource availability. The two large-scale surveys - Young Lives Survey (YLS) and the RAND Indonesian Family Life Survey (IFLS) - contain datasets for five low and middle income countries (Ethiopia, India, Peru, Vietnam and Indonesia) which include longitudinal demographic, socioeconomic and child outcomes data on 7,224 households (IFLS) and 12,000 children (YLS). These provide remarkable detail on risks at the household and community levels as well as measures of parental investment (expenditure on children, feeding practices, treatment of sickness) and child outcomes (height, weight and school attainment results).

To meet these aims the proposed research will employ longitudinal and causal inference techniques to consider how variation in risk between communities and households, as well as over time, predict parental investment and how these relationships influence child outcomes. This project will create knowledge with direct relevance to policy. To ensure the translation of this knowledge into practice this project will systematically review interventions aimed at child wellbeing, pinpointing key gaps where data on parental investment in most needed. These findings will be developed into policy reports providing clear guidance for public health interventions targeted at Ethiopia, Peru, Indonesia, India and Vietnam. Additionally, working with advocacy experts, these findings will be applied to policy development at a health and empowerment workshop for the Agta. Research findings will also be published in major public health and anthropology journals, as well as in non-scientific reports summarising the major research findings for the general public.

Technical abstract
AIMS: This research aims to create knowledge about predictors of parental investment and child outcomes relevant to public health interventions, by combining public health and evolutionary anthropology. It will examine the influence of risk exposure by asking (i) how does parental investment respond to different risks; (ii) how do these dynamics influence child outcomes; and (iii) what application does this have to public health interventions?

DATA & METHODOLOGY: The Agta (Philippines, n = 900) dataset contains measures of child wellbeing (height, weight and medical histories), parental investment (childcare activities) across a population who experience variable risk exposure and resource availability (e.g. pathogen loads, accidental deaths, no medical access). The Young Lives (YLS) and the Indonesian Family Life Surveys (IFLS) contain datasets for five low and middle income countries (Ethiopia, India, Peru, Vietnam and Indonesia) which include longitudinal demographic, socioeconomic and child outcome data on 7,224 households (IFLS) and 12,000 children (YLS). These provide measures of household (livelihood loss) and community (crime and safety, disasters) risks as well as measures of parental investment (expenditure, child feeding) and child outcomes (height, weight and school attainment). Causal mediation analysis will be used to explore direct and indirect influences of risk on parental investment and child outcomes. Multilevel techniques will be deployed to examine individual, household and community-level predictors of parental investment and child outcomes. Time series regressions will explore the effect of risk exposure on parental investment.

SCIENTIFIC OPPORTUNITIES: This research will generate policy relevant knowledge about how an understanding of parental investment and risk can influence child wellbeing policies and programmes. This research will theoretically develop both disciplines by integrating public health with evolutionary theory.

Potential impact
The proposed research seeks to advance our knowledge regarding parental investment and predicators of child outcomes. Consequentially, a major indirect impact of this research is new knowledge creation which is of interest to public health researchers, policy makers and NGOs working on child health and wellbeing interventions as well as the general public. This impact is achieved through a robust research design and analysis in a wide range of populations. The knowledge created will be immediately beneficial to interested parties through non-academic reporting of research findings (for the general public and research communities) as well the production of guidance and summary reports aimed at individuals working on the development of child health and wellbeing interventions.

NGOs and policy makers will be major beneficiaries of key research outputs. I will produce summary and guidance reports for results which have direct relevance to the development of policy and planned interventions. These guidance reports will be written with specific public health interventions in mind, making them directly relevant to stakeholders. One of the core research aims of this project is to extensively review child health and wellbeing interventions and pinpoint where additional insight about parental motivations and investment may change intervention outcomes. These results will be disseminated widely among key government and NGO stakeholders working in each of the populations involved in the research project (including Minority Rights Group (MRG)) as well as being stored on LSHTM and the MRG websites. Through these actions the key research findings are available to be translated into policy and interventions, thus, able to directly influence the success of interventions, populations' wellbeing and ultimately children's survival in the long-term.

I will share my research experience and results with the general public in the form of non-academic scientific reporting. I will examine major themes in my research to help increase the public's awareness and understanding about applied evolutionary approaches to behaviour. I will focus on revealing the 'evolutionary' logic behind some apparently 'immoral' or 'irrational' parenting behaviours. By writing, in an accessible manner, about different factors influencing parental decision making it is possible to inform the general public's views about parental behaviour in low and middle-income countries.

This research will also directly impact the lives of the Agta communities who participated in the original data collection (2013-2014). Working with the National Commission for Indigenous Peoples (Philippines) and MRG I will organise and run a health and empowerment workshop for the Agta communities, local government and health workers and regional and national policy makers. This workshop will aim to disseminate research results among the study community, as well as develop roundtable discussions to break down boundaries between the Agta and individuals developing on health policies. MRG will assist with its expertise in advocacy and policy development in working with local government stakeholders, ensuring that the research has a positive impact on the Agta community's quality of life and child outcomes in the medium-term.